Innovation, extinction and ecological change in an unstable ocean

This project will investigate collapse, recovery and innovation in marine ecosystems under changing oxygen levels, a key driver of ecological and evolutionary change across timescales.